Aesthetic Innovations in Circular Scenography: Eco-Fabrication of Sustainable Materials and their Practical Application in Stage Design

Through this research I will contribute to theatre's transition to sustainable design by inventing fabrication techniques that improve the circularity of materials and practices employed in scenography. Since most materials used in contemporary stage design follow a similar standard worldwide, this research could enable a paradigm shift towards sustainable design that could have a direct practical impact on the theatre industry. In so doing, it would counter long-standing unsustainable practices in the theatre industry that contribute to climate change and are emblematic of the overconsumption and wastefulness of Global North societies.

The proposed PhD is a practice-based research project comprising 60% practice and a 40% written theoretical analysis. This will involve, firstly, the research and innovation of novel practical methods for the fabrication of sustainable materials for use in next generation scenography. To do so, I will draw upon traditional materials and craftsmanship mostly from Japan and other Asian countries alongside up-to-date eco-fabrication techniques to form a unique cross-cultural research approach which rethinks established set-making techniques. The resulting materials will then be applied in designing actual performance practices. In the
theoretical analysis, the aesthetic implications and environmental impact of these materials and construction techniques will be examined through the lens of eco-materialism. Finally, I will interrogate the potential for these materials and methods to contribute to sustainable scenography in the global theatre industry.